The James Hutton Institute and Blossom Genetics Corporation Limited KTP 21_22 R4

To provide pharmaceutical manufacturers with bespoke, consistent raw material to support reduction in costs of cannabis-based drugs, and improve patients' access to treatment.